The importance of user-experience in refugee integration policymaking: how can a Design Thinking approach inform better integration policies?

The importance of user-experience in refugee integration policymaking: how can a Design Thinking approach inform better integration policies?
This research examines the possibility of applying Design Thinking in the refugee integration policymaking. Previous studies have examined integration policies, but they have not done so from the perspectives of refugees and host communities. And little has been done to involve these end-users directly in co-designing policies; this research will fill this gap, introducing a new approach to examining integration policies for refugees in both the UK and the US through a design thinking approach. It aims to create a deeper understanding of refugee integration systems in the in both countries at National and Local levels. The objective is to develop practical policy ideas and recommendations that will support the development of a coordinated and holistic policy for sustainable integration for refugees in each of these countries. As part of this research field visits and data collection will be carried in both the UK and the US.